The University of Kent and HR GO plc KTP 21_22 R4

To use Arfificial Intelligence to develop models which match candidates to roles with clients so that candidate can understand their progress towards and likelihood of achieving their next job.